Active release pillowcase

To commercialise the idea we need to prove efficacy. We wish to work with the University of Lincoln Sleep Lab to measure the extent of improvement in sleep (both quality and quantity) when using the pillowcase. This will enable us to prove our claims, add authority to our business case allowing us to approach brand owners in this market to explore and secure commercial opportunities.